CABLEHEAL

The main goal of the Eurostars CableHeal project is to develop self-healing polymers with intrinsic molecular healing to protect against multiple localised damage events in power cables. The polymers will be scalable to industrial production volumes for application as sheath materials for medium voltage (MV) and high voltage (HV) electrical cables. The sheath protects power cables from mechanical puncture and surface damage that can occur during manufacturing, installation and operation. In addition to protecting against mechanical damage, the materials will repair defects that could otherwise lead to reduced cable performance or failure. The development is expected to significantly reduce cable failure rates.